Teesside University And Datum360 Limited

To develop a cloud based, Software as a Service (SaaS) approach for managing engineering class libraries to support information quality for capital intensive engineered assets.